Dementia products research

The Dementia product range for the BAME community is being created to fill a gap in this market place. Culturally aware dementia products help carers to support people living with dementia in a more meaningful way, thereby helping with their well being.